University of Brighton and Medisort Limited

To embed microbiology, biomaterials and analytical chemistry expertise to develop waste treatment and material recovery processes to facilitate the development of novel products from bulk offensive waste, reducing disposal costs and valorising waste materials.